Uncertainty Quantification in Digital Twin Engineering

Research will address the current and future challenges in uncertainty quantification, their propagation to performance and design decisions, and management for improving productivity. It includes methodologies for quantifying uncertainty based on probability logic and vague information using imprecise probability; appropriate methodology for uncertainty propagation for a variety of classes of models encountered in engineering designs; quantification of the remaining uncertainty in inverse problems, modelling errors and their effects; and the integration and interaction of uncertainty and design decisions. Of pressing need are practicable methods that can handle various kinds of uncertainty, that can be applied non-intrusively and that are scalable to large engineering simulations.

The supervisor for this project will be Professor Scott Ferson of the Institute of Risk and Uncertainty at the University of Liverpool.

Funding for this project will be provided by a DTG associated with the Digital Twins Programme Grant.